Crafting Technology for Textiles

Throughout history, Istanbul has been a city where different communities have coexisted,
and many languages, religions, and cultures have interacted with and influenced one
another. Despite changes over time, the city is still home to a culture where, within
craftsmanship, textiles are used in a variety of forms. The breadth of colour and thread
types, designs, and motifs used in textile practice has transformed worldwide into a means
of expression through which the stories of a particular culture are passed down from
generation to generation. Quilting, carpet weaving, cloth stamping, embroidery, and point
lace are just some of Turkey's many textile crafts. Passed down from master to apprentice,
the various trades associated with these crafts are now slowly giving way to technology.
In a project to be carried out by RCA and Istanbul Modern Museum, a network of scholars,
artists, and craftspeople from Turkey and the United Kingdom will coalesce to move textiles,
as used throughout crafts and art, closer to contemporary technology by creating
avant-garde technology and design products. The project is aimed at academics, textile
artists, designers and artisans based in Istanbul. Notably, we seek to reach the craftspeople
working in the fields of traditional textile craft and art, and young communities of textile art
and research, to focus on knowledge transfer and best practice. Hence, universities, arts
institutions, craft guilds and associations will be linked through a series of workshops and
panel discussions, with the project findings disseminated at a final symposium in Istanbul
Modern.
The proposed activities will support the economic development of the textile craft sector in
Turkey, contributing to Istanbul's 2014-2020 Regional Plan targets by (i) introducing new
textile-making skills (ii) gathering local and international qualified creative labour to Istanbul
through the symposiums (iii) sharing textile research and development activities with young
artists and designers and craftspeople to assist in increasing turnovers in their businesses.
From the notion of bringing textile thinking in interdisciplinary practices, we will use this
network as a platform to engage with a broader community and test our idea of joint
research to launch long-term initiatives. Looking beyond the current state of the art, we will
facilitate the sharing of experiences and expertise across different disciplines, which also
includes material innovation, AI and technology start-ups. With a strong emphasis on the
policy of future craft, we will explore strategies as to how these relationships might be
framed to support new talents. By aspiring to make art easily accessible by the masses, and
to initiate a conversation at the intersection of craft and technology, Istanbul Modern would
be an excellent host to seed this hybrid design framework. Through this series of events, we
aim to mutually transfer and share the experience of research and industrial relations to
support the local artisans, artists and early career researchers working with textiles to reach
a wider audience and discover new elements in crafted textiles. The outcomes of the
proposed activities would promote the economic development and welfare of Turkey by (i)
suggesting possible pathways and bringing new skills to increase the value of textile craft
and goods by technology embodiment (ii) exampling successful models and knowledge
transfer to reach the creative labour's full potential and meet international and national
demands (iii) promoting interdisciplinary research in traditional craft to enter new sectors,
which in turn will increase the export (iv) developing new infrastructure and free programmes
in Istanbul Modern encouraging technology adaptation in art and design (v) initiating a
dialogue for creation of local policy frameworks and discussing necessary policy measures
based on successful models in the UK.

Potential impact
We have accessed centuries of knowledge about traditional textile making or craft techniques, and new emerging technologies offer a whole range of new materials and tools. In an effort to explore what can happen when the fields of craft, textile design and technology collide, the project will offer new fabrication skills and co-designing methodologies towards the development of bespoke crafted products, across fashion, textiles and wearables.

Global societal demands such as ageing populations, sustainable and ethical practice, clean energy and connected cities/Internet of Things (IoT) requires creativity in terms of manufacturing and materiality. Smart ways of the embodiment of unavoidable technology in art and craft might turn the tables on today's economic bottleneck of creative industries in Turkey, due to reaching high valued products and supporting new practices. Keeping in mind that preservation of craft and its traditional techniques are essential for the modern era, the future landscape for craft could be changed by the advances in materials, processes and technologies. Thus, seeding interdisciplinary collaborations across craft and engineering becomes more critical.

Istanbul Modern is piecing together the relationship between crafts and art with design and new technologies through several of its more recent projects, each of which complement one another. In 2015, the Museum launched its "From Crafts to Design" project, through which it brought craftspeople together with Turkish designers and arts, and supported their collective works. The "International Artist Residency Program," launched in 2018, brought a fresh interpretation to Istanbul's artisan heritage by providing ten international guest artists with the opportunity to meet and collaborate with local craftspeople. Again in 2018, the Museum launched the Art Maker Lab Learning Centre which brings crafts, technology, design, and art together with new technologies. Within the various studios that are part of the scope of the (still active) project, children and youth will be able to experience-both with their families and on their own-how art and crafts can intersect with various disciplines such as artificial intelligence, animation techniques, sound, and storytelling.

These proposed series of events will be open to the artists, designers and researchers working on the intersection of textiles and technology and also the public, to raise awareness of emerging soft smart systems and new materials field for local artists and designers and inspire attendees to push state of the art in their craft. Even though we emphasise on 21st technologies and materials, this series of activities also provide an opportunity to reintroduce traditional Turkish work to a broader audience and define R&D for the creative industries. Understanding traditional scarf block printing (Yemeni), silk weaving, carpet weaving, crochet-oya, we aim to put efforts to create a collaboration platform by reminding the existing knowledge built over the centuries and building new links with the younger generation.

To draw a pathway beyond the project, the final "Ideation and Future Mapping Workshop" will set to search how Turkish creative community can strengthen the position within the innovation ecosystem to maximise the potential of the new generation of designers and artists. Apart from addressing universal and local demands, we will also discuss the practical implications and reality of creative industries in Turkey by referring to successful examples facilitated by the Crafts Council. Through this series of events, we can mutually transfer and share the experience in research and industrial relations to support the local artisans, artists and early career researchers working with textiles to reach a wider audience and discover new elements in crafted textiles.